University of the West of Scotland and WCC West Coast Group Limited

To develop an innovative business ecosystem utilising emerging digital solutions, enabling and empowering management to enhance operational efficiency.